DiRAC-3 Operations - 2022-23 extension - Cambridge

This grant is a costed 12-month extension of the grant "DiRAC-3 Operations 2019-2022 - Cambridge [2020-06 resubmission]", (STFC reference: ST/V002635/1).